Invig Limited

Invig Sport Supplements provide effective, safe and fast acting nutrition proven to improve performance. Today, Invig Sport Supplements are chosen by Olympic athletes, International Rugby teams, America's Cup teams and professional athletes in the UK, USA, Australia and New Zealand.